FIREup: Fashion Innovation Research and Enterprise

The UK is the birthplace of some of the world's most creative and innovative designer fashion companies, of which many are small and micro enterprises. These companies, supply chains and intermediaries constitute the UK designer fashion industry and consist of a poorly understood complex web of interactions. The British Fashion Council has identified a number of issues that is preventing the industry from reaching its full growth potential. These challenges include lack of a formal R&D culture across the industry, lack of knowledge and contacts within the designer fashion industry and weak knowledge exchange and open innovation practices.

The FIREup project will address these issues. Specifically, FIREup will focus on the creation of a prototype digital platform that will research new models of knowledge exchange (KE) for the industry and foster open innovation. The platform will create: an accessible knowledge base for academic/B-2-B interactions, integrate research methodologies into the industry creating new collaborations between science and design disciplines, and support the industry to reduce its carbon footprint by sharing best practice.

The platform will be a research tool that delivers quantitative data identifying knowledge and asset flows. It will also be used to catalyse research collaborations linked to funding calls. New participants will register information about themselves that will provide valuable insight into research needs, cluster formations, existing networks & collaborations and KE models.

Sandpits will shape open research calls to test & validate the platform. Project partners & SMEs will deliver research supported by a voucher (funded from FIREup). Outcomes of research projects will be presented as case studies, showcasing the platform and also used for dissemination activities. The platform will be online, making the data readily accessible to registered participants. It will be easily updateable to take account of rapid changes within the industry.

FIREup will draw upon established networks and existing alumni from fashion focused UK HEIs to ensure initial rapid project development. The University of the Arts London (UAL) will lead the FIREup Project leveraging the social capital vested within alumni networks to engage with small businesses within this sector, particularly those that do not access or take advantage of new research developments.

Research will be practice-led and respond to the need for KE between industry and the academia, including:

- Relationship-building opportunities at different levels within the industry, helping SMEs to access the wider designer fashion ecosystem in order to promote their products, access new contacts and tap into academic/entrepreneurial expertise.

- Exploring research and design processes in academia and industry and how new collaborations between science & textile disciplines can be developed.

- Building communication & collaboration platforms, to enhance KE opportunities, develop R&D consortia and provide new research insight.

A multi-disciplinary research team from across UAL and project partners will leverage their significant expertise and social capital to ensure FIREup is a success. The Centre for Fashion Enterprise (CFE) and Designer-Manufacturer Innovation Support Centre (DISC) will contribute insights into the UK designer fashion economy. Design Against Crime Research Centre (DACRC) will contribute knowledge/experience of award winning practice-led open innovation approaches to design research. The Centre for Sustainable Fashion (CSF) and Textile Futures Research Centre (TFRC) will contribute knowledge focused on innovation and sustainability. Fashion Design Studio (FDS) will support designer fashion enterprises to adopt new digital technologies.

It is anticipated that the open KE platform has potential for significant beneficial legacy to the designer fashion industry beyond the project duration.

Potential impact
Data from the digital platform will provide detailed insight into how the designer fashion industry currently operates. This knowledge will help to develop new thinking that will lead to more efficient models of KE that can be implemented, in order to deliver increased collaborative outcomes between academia and industry. Findings from the platform will be shared by online communications within the platform and also by the use of case studies at FIREup workshops and networking events. Capacity will be developed and built by creating new, and sharing existing knowledge, expertise, methods and tools.

Public Sector

- Academia gains valuable insight into how the designer fashion industry functions, obtaining new research insights into industry needs to inform further targeted research bids.

- FIREup results will shape future educational fashion course content. The platform will identify emerging trends and changing needs of the industry and these can be reflected in degree courses,
as they are refreshed.

- Policy makers recognise the importance economically & culturally of a strong UK Fashion Sector. Results from the FIREup project will help shape & influence policy development that supports the
growth and competitiveness of the overall sector.

Private Sector

- Designer fashion enterprises become more knowledgeable of the design fashion ecosystem and are better able to make more informed decisions. The creation of the KE map of the designer fashion
ecosystem helps to reduce market failures due to lack of information that designer fashion enterprises encounter that currently prevents them from making informed decisions.

- CMT units are able to build their networks and use the FIRE platform to identify and engage in new collaborations that lead to new innovations. This will enable a culture of R&D in CMT manufacturing
units and other designer fashion enterprises.

- The FIREup project will implement open research innovations and KE practices within the UK designer fashion industry leading to a cultural change that delivers a 'new breed' of designer fashion SMEs
focused on industrial and cultural innovation.

Wider Public

- The FIREup project has environmental and sustainability goals at the heart of the project. The platform will bring together the designer fashion industry (industry & academia) to share best practice
on tackling environmental and sustainability challenges.

- Reducing the UK designer fashion carbon footprint is a priority. Tackling challenges of offshore garment manufacturing vs. local production, mass customisation, and adopting new materials, will
reduce energy consumption and waste materials, making the industry play its role in reducing carbon footprint and adopting more environmentally sustainable practices.